Manchester Metropolitan University and Motherwell Tank Gauging Limited

To develop an intelligent and versatile set of electronic systems and associated software to provide effective tank gauging and protection, to enhance product range.